Gaia - CU9: Delivering Gaia to the Community

Gaia is the cornerstone ESA mission which will provide the first astrometric census of the sky. One billion sources will be surveyed, allowing major advances in Galactic structure and evolution, stellar evolution, solar system dynamics, exoplanetary systems, cosmology and fundamental physics. Gaia is scheduled for launch in December 2013. Its huge data set will revolutionise much of astrophysics, provided astronomers can access and understand the data. This proposal is to support the UK leadership roles in Gaia data delivery to users, especially in archive design, science requirements specification, documentation, and support for public-access interface software.

Potential impact
While the primary motivation for Gaia is to revolutionise our understanding of our Universe, Gaia is also a software and technology mission. Gaia UK technology development has two aspects. Industrial developments, for example of new
classes of CCDs, ESA-funded at e2v, are already proving of wider importance, have earned the UK the Euclid contract, and are generating other new international markets. Precision control systems, and on-board real-time image processing
systems (Astrium Stevenage) are intended to be applied much more widely. There are many ESA-UK industry-UK academic partnerships built on Gaia.
The majority of development however involves fast complex processing of huge data volumes, and the development of tools to allow fast public access to huge and complex data sets. This naturally builds on and expands the eSci and virtual
observatory developments of late. The Cambridge developments in very large database systems (Hadoop) have been adopted mission-wide, illustrating one more area of technical leadership. Gaia will be the next `big beast` in data volumes,
with Gaia learning experience already showing applications to astronomy (Euclid) and wider implications for science and aspects of the digital economy. Big Data problems generically involve gathering subsets of the data for further exploration
and visualising those data in some fashion. The techniques already in use in TOPCAT provide some important software approaches, and the developments to be driven by this work will be applicable to other fields, for example visualising
remote sensing data monitoring deforestation.